High Efficiency Graphene Synthesis (HEGS)

AGM has already started to commercialise its technology by providing graphene nanoplatelets in formats that can be readily adopted by its customers. AGM has recognised that not all graphene is created equally and the methods of manufacture have a huge influence on the characterisitcs of the materials produced and therefore its ultimate usefulness. Having understood many of the process parameters which deliver specific performance characteristics AGM now seeks to be in a position to supply these materials in large volumes and at an appropriate cost. The lower the total manufacturing costs the greater the scope of applicability for graphene across multiple market sectors globally.